The formation of the first galaxies with JWST

The student will use JWST data to determine how the first galaxies formed and evolved. This will involve data collection and analysis as well as comparison to computer simulations.